Scene Understanding using New Global Energy Models

This proposal concerns scene understanding from video. Computer vision algorithms for individual tasks such as objectrecognition, detection and segmentation has now reached some level of maturity. The next challenge is to integrate all thesealgorithms and address the problem of scene understanding. The problem of scene understanding involves explaining thewhole image by recognizing all the objects of interest within an image and their spatial extent or shape in 3D.The application to drive the research will be the problem of automated understanding of cities from video usingcomputer vision, inspired by the availability of massive new data sets such as that of Google's Street Viewhttp://maps.google.com/help/maps/streetview/, Yotta http://www.yotta.tv/index.php (who have agreed to supply OxfordBrookes with data) and Microsoft's Photosynth http://labs.live.com/photosynth/. The scenario is as follows: a van drivesaround the roads of the UK, in the van are GPS equipment and multiple calibrated cameras, synchronized to capture andstore an image every two metres; giving a massive data set. The task is to recognize objects of interest in the video, fromroad signs and other street furniture, to particular buildings, to allow them to be located exactly on maps of the environment.A second scenario would be to perform scene understanding for indoor scenes such as home or office, with video taken froma normal camera and Z-cam.

Potential impact
Impact Plan The aim of this project is twofold, first to engage in basic science, second to produce a commercially useful set of outcomes that will improve UK competitiveness. The former will be a set of papers on object recognition combined with structure, models thereof and combinatorial algorithms to bring the work to fruition. The latter will be greatly helped by interaction with the Oxford Metrics Group, both 2d3 and Yotta who have undertaken to meet with the project members regularly to ensure the outcomes are commercially useful. Professor Torr's contacts with Sony and Microsoft will enable him to steer the project along lines that should provide maximum benefit to the UK economy. This project clearly relates to the Digital Economy, which is highlighted as a key area in the EPSRC Delivery plan 2008-11, and in particular to Transport and the Creative industries, which are highlighted as an area of particular importance within the Digital Economy-thus this proposal lies exactly in accord with fundamental directions outlined in the EPSRC's Delivery Plan. Transport Industry: Our starting target industry is the highways industry who are interested in their 'asset inventories', e.g. location of street furniture, heights of bridges. The UK Government has now adopted a policy to implement Resource Accounting and Budgeting and Whole Government Accounting (WGA). The use of Asset Management Plans is essential to underpinning this policy. This is currently not obligatory, but is likely to be legislated within the next couple of years (i.e. a requirement in order to apply for road maintenance funding). At that point, we would expect that every local authority in the UK will be required to provide an inventory for their entire road network, totaling about 400,000km. The inventory would need to be updated annually. A typical rate for asset inventory is about 30/km. We expect that the USA will follow within the next 10 years; the Europe market similarly. Creative Industries: The second application that would be considered would be the identification of objects in indoor scenes. The scenes might be of rooms in the home, public building or workplace. Professor Torr works closely with Sony on the EyeToy (http://en.wikipedia.org/wiki/EyeToy), the EyeToy is typically placed in the living room and being able to recognize objects within the living room would significantly help with the design of games. It is anticipated the the release of the time of flight camera as a peripheral for Microsoft's project Natal would revolutionize not only the gaming industry but research in computer vision as well. With the deep penetration of the Xbox it would be expected that over five million units would be sold. That means five million Z-cams in people's living rooms. Currently research on time of flight cameras is not the main stream, but Natal will change this and the commercial desire for such things as object recognition will be immediate in games, HCI, advertising using Z-cam data. Exploitation: Intellectual Property Rights management and exploitation will be managed by the Research and Business Development Office (RBDO) at Oxford Brookes University, which has access to financial and other resources to enable Intellectual Property and its commercial exploitation to be effectively managed, whilst maximizing the widespread dissemination of the research results. This includes, as appropriate, finance for patenting and proof of concept funding; IP, technology and market assessment; resources for defining and implementing a commercialization strategy though licensing, start-up company or other routes. Oxford Brookes Computer Vision group already has an established record for exploiting IP, and interactions with several companies. Agreements are in place with Sony and OMG.